Studies at the limits of nuclear stability

The aim of this project is to investigate the properties of
proton and alpha-particle emitters at the limits of nuclear
stability by measuring their charged-particle and gamma-ray
emission. The research will be performed by exploiting a
combination of state-of-the-art spectroscopic techniques
at different experimental laboratories, including Jyvaskyla
(Finland).